HEART (Human-centred design and stakeholder Engagement to Accelerate River Travel)

*Context - UK Gov aims to increase city cycling and walking but road safety is a major barrier (DfT, 2017). RCCL are developing the Thames Deckway, a new safe, fast, clean and integrated walking/cycling route, floating on the Thames. *Challenges - RCCL need to understand how they can improve design to address articulated and unarticulated user and stakeholder needs. *Approach - The HEART feasibility study will use design to address innovation barriers, gain user/stakeholder insight, generate new innovation methods, ideas and strategic opportunities. IUK funding for HEART will lead to a radical new infrastructure for London and international export.